Molecular Dynamics Simulations of Complex Fluids for Industry

The project is partly funded by bp, and will be jointly supervised with Dr Laura Felisari (bp). The PhD student will carry out molecular-dynamics (MD) simulations of complex fluids in bulk and at interfaces to underpin product development at bp, and support experimental research carried out by bp's network of academic collaborators. This will include work with Professor Stuart M. Clarke